Bridging funds for consolidated grant ST/J001260/1 (Solar System Origin & Evolution at Imperial)

This application is for bridging funds associated with consolidated grant ST/J001260/1 (Solar System Origin & Evolution at Imperial).

The application has been approved by Kim Burchell ([email])

Please refer to the Summary of grant ST/J001260/1.

Potential impact
This application is for bridging funds associated with consolidated grant ST/J001260/1 (Solar System Origin & Evolution at Imperial).

The application has been approved by Kim Burchell ([email])

Please refer to Impact Summary of grant ST/J001260/1.